THF - Concept Map

GMT UK are a multinational group of innovators bringing life changing ideas to life. With a focus towards Neuroscience and Bio-medical and Electrical Engineering solutions, the group aim to develop and release products and services that will improve quality of life and offer solutions to problems that affect people and institutions globally. With the support of InnovateUK we aim to utilise our vouchers as part of a project to develop technologies to primarily assist sufferers of paralysis and other injuries and illnesses that affect mobility.